Development of a gluten free pizza base

We aim to produce a gluten free pizza base for High Street restaurants/food service establishments to give gluten intolerant consumers a tasty, economical alternative to current products.